Laser Nano Structured Metal Matrix Composite Coating Technique

To develop a laser applied surface cladding technique using a sol gel that will help to decrease the manufacturing process to one stage as compared to traditional laser cladding technique; saving on time, energy, and material use to create less waste, and minimise storage. The process can be applied to a number of parts, without impacting on their dimensions, it can be applied to complex shapes and vertical surfaces without extra consideration of planning and manufacturing times.